Aberystwyth University and Agroceutical Products Limited

To develop and document a set of records and standard operating procedures to enable galanthamine produced from daffodils to meet the regulatory requirements of the Medicines and Healthcare Regulatory Agency and the Food and Drug Administration.